An innovative, AI-driven prehabilitation platform that increases adherence, enhances post-treatment outcomes by at least 50%, and provides cost savings of 95%.

Prehabilitation can be thought of as rehabilitation but before or during your surgery. Most patients undergoing surgery face increased risks of complications and longer hospital stays due to a lack of adequate prehabilitation. PreActiv provides a much-needed solution: a web- and app-based, AI-driven platform that provides personalised prehabilitation programmes.

This remote solution empowers patients to improve their post-treatment outcomes while significantly reducing costs to healthcare providers. This funding will support PreActiv's development. PreActiv's team has vast experience in this arena and the skillset to ensure project success. This award will help make PreActiv a trusted brand and support the UK's position in digital and healthcare innovation.